Manchester Metropolitan University and S + B UK Limited

To transform design and quotation capabilities to fully exploit expertise in product customisation and design innovation and develop a highly productive, agile, smart manufacturing system.